Using Artificial Intelligence & simulations to optimise traffic networks

This project looks to develop more intelligent traffic signal control systems. Through collaboration between an innovative, VC-backed startup, a Transport Systems Catapult spin-out, and an established industry expert, we will deliver traffic control based on artificial intelligence. The project will explore use of a range of simulation techniques, integration with existing urban traffic management systems, and ultimately test and deploy this new capability.